Towards Holonic Power Systems: Data-Driven Control and Communication Structure Design in Power Electronics-Dominated Power Systems

The global transition to clean energy is driving a paradigm shift in how we generate electric power and operate power grids. Renewable energy sources are interfaced with the grid via power electronics converters, reducing system inertia compared to traditional power grids based on synchronous generators. Meanwhile, the inner workings of these converters may be hidden from system operators due to intellectual property rights, with only black-box models or input-output datasets available. Simultaneously, the number of generators and storage devices is massively increasing with the growing penetration of distributed energy resources (DERs), which are often connected in the distribution grid and privately owned and operated. The resulting privacy and scalability concerns combined with a lack of accurate models promote a data-driven distributed control approach. Control agents communicate to share information whilst taking actions independently. To effectively implement such a scheme using wireless communication networks such as 5G or Wi-Fi Mesh, we must design the communication topology defining inter-agent information exchange. This work develops novel methods combining recent results in data-driven control based on behavioural systems theory with a topology optimization problem, trading off control performance against communication overheads. We propose a framework for topology design consisting of control-agnostic, control-aware and co-design approaches, with theoretical schemes and proofs developed for the control-aware and co-design strands. The remainder of the research will develop more advanced communication performance models, experiment with hardware-in-the-loop testing and investigate distributed optimization via convex relaxations. The development of a multi-layer framework to data-driven distributed control and topology design will be the final contribution of the work.